Development of exterior architectural cladding and tiles incorporating fine surface details and textures manufactured from concrete, ceramic and glass.

Over recent months we have developed a moulding technology which enables us to cast a wide range of surface effects, textures and graphic effects into the surface of concrete. We have achieved excellent results with concrete and have produced samples and products incorporating intricate patterns and designs which include photo-quality images. The technology enables 2D photographic and graphic designs to be reinterpreted and manipulated to create bespoke 3D surface effects. The quality of the detail we are achieving is world leading and is far in advance of other technologies currently on the market.
This project will carry out proof of concept work into the feasibility of creating surface
textures and graphic effects in the surface of ceramic and glass.